WeatherSafe

The WeatherSafe Project aims to collect and analyse satellite data on weather condition and climate change, together with data gather directly from the farms, to deliver tangible benefits for the farmers in the developing countries by providing practical and targeted suggestions to be taken to protect, strengthen and ameliorate their agricultural production.The use mobile technology, powered with the combination of weather and climate intelligence and specific expertise related to the agricultural industry can promote early-response capacity, long-term planning, risk-mitigation and adaptation management practices that can be effective without major infrastructural costs and deliver remarkable results for the economies of the developing countries.